COVID-19: Identifying effective remote literacy teaching methods for primary-aged children

COVID-19 has restructured daily life, and made normal education delivery currently impossible. It is imperative that this generation of children do not suffer long-term effects on their education, with likely personal, societal, and economic impact. Our aim is to quickly identify effective online delivery of literacy education to primary- age children. Literacy is key to educational success, yet many established teaching methods have not been designed for, nor applied remotely. In our study, children with a range of literacy abilities will receive remote literacy instruction. Each child will receive live interaction ('synchronous') and independent work on tasks -> live feedback/discussion from the teacher ('asynchronous') delivery, rotated across two, five-week teaching cycles. We measure (a) the degree to which these methods improve literacy outcomes for all children, across the full spectrum of ability, compared with children not currently receiving structured formal instruction, and (b) whether 'pandemic-affected' children have lower literacy compared with previous cohorts, or 'non-affected' children.
Our study will additionally elucidate the immediate and longer-term impacts of school closure on primary-age literacy. It may also be used to support widespread use of online teaching resources as a cost-effective supplement to classroom teaching, and will estimate the educational cost of school absences.